Mobile app for remote elderly care via local human assistance and financial incentives

Our mobile app allows children to find volunteers and informal-carers close to their parents to conduct simple tasks such as delivery of groceries, medicines, daily face-to-face interactions and emergency alerting of NHS, Police etc if required. The app is continuously and real time connected three-way between the kids, parents and volunteers to coordinate such activities. Volunteers can bid and plan for multiple tasks across multiple elderly households. The open-banking platform is used to approve payments from kids to volunteers in real time for the tasks. Both the kids and the parents can rate the volunteers for each task performed.

EXTENSION FOR IMPACT
The features of the app are such that it can be used by other users like carer of a physically disabled person or for self employed, single working parents, young adults working from home etc. There are both a large set of users willing to avail services as well as a large set of volunteers willing to provide such services (a user can act as both service receiver as well as service provider at different times) in the wake of Covid-19 and the new normalcy of working from home.